Synthetic receptors for oligo/polysaccharides

Polysaccharides with all-equatorial substitution patterns (e.g. cellulose and chitin) are exceptionally abundant in the biosphere and thus important natural resources. This project aims at synthetic receptor molecules which can form complexes with the polymer chains and thus aid their exploitation, for example by increasing solubility water. The work could also lead to molecules with biological activity, as the polymers are critical components of many living organisms (e.g. chitin in fungal cell walls and insect exoskeleta).